Design and Discovery of Functional Inorganic Materials

The project will combine synthetic solid state chemistry, advanced structural analysis (crystallography) and measurement of physical properties, with the opportunity to focus on one or more of these aspects during the project. You will work closely with a strong team of computational and experimental material chemists working together in the discovery of new materials. The student will be part of the £8.6 million EPSRC Programme Grant in Integration of Computation and Experiment for Accelerated Materials Discovery, and based in the newly-opened Materials Innovation Factory (https://www.liverpool.ac.uk/materials-innovation-factory/) at the University of Liverpool. As well as obtaining knowledge and experience in materials synthesis and crystallographic techniques, the student will develop skills in teamwork and scientific communication as computational and experimental researchers within the team work closely together. There are extensive opportunities to use synchrotron X-ray and neutron scattering facilities